An ‘Ulster Irish’ Rabbie Burns?: A Cultural Biography of Robert Huddleston (1814-87), ‘The Bard of Moneyrea’, County Down

This project examines the life and career of Robert Huddleston (1814-87), the self-titled 'Bard of Moneyrea'. Through an exploration of his extensive yet underappreciated literary work, the study sheds light on the profound political, social and cultural changes of rural Ulster over the course of the nineteenth century. Huddleston's poetry, songs and correspondence are written in English essentially, with a rich sprinkling of local dialect, which he called 'Ulster Irish' but is now generally considered within the 'Ulster Scots' bracket and in line with the 'rhyming weavers' poetic tradition.
Comparisons with the more famed Robert Burns were and remain inevitable, though Huddleston professed to resent such commentary. An enigmatic figure, Huddleston was a non-subscribing Presbyterian and supporter of several Irish nationalist causes. His writings provide fascinating insights into contemporary political and religious debates within Ulster Protestantism in the decades after the United Irishmen's rebellion. They also offer valuable perspectives on diverse topics such as the advent of the national school system in the 1830s, the communications revolution created by the penny post, effects of the Great Irish Famine, emigration (as addressed in his many letters to America), and shifting attitudes to blood-sports. Despite limited previous scholarship, this project will be the first comprehensive and scholarly examination of Huddleston’s life and works. His extensive collection of manuscripts, housed in the National Museums NI’s
Library and Archives at Cultra, offers rich primary material for this ground-breaking historical study, emphasizing Huddleston’s cultural impact and the importance of his literary contributions.